Comparing the expressiveness of transducers and simply-typed linear lambda-calculi

Following this, there was an effort in recent years to systematically compare the expressive power of Church encodings in linear lambda-calculi and string-to-string transductions, unveiling some non-trivial connections including a characterization of regular transductions. The techniques involve a mix of semantic evaluation, analyses of the normal forms in the lambda-calculus and non-trivial automata-theoretic results. To get a flavor of both the aims and the methods employed, one may skim through the following:
- abstract outlining the programme: https://cs-web.swan.ac.uk/~cpradic/smp-abstract.pdf
- PhD thesis on that topic: https://nguyentito.eu/thesis.pdf

This project would be a continuation of that effort. There are a number of concrete problems to tackle that can serve as a good introduction to working in that setting, including:
- comparing the expressiveness of the non-commutative linear lambda-calculus and first-order transducers
- designing minimalistic typed programming languages capturing what is achievable in the linear lambda-calculus with Church encodings in the spirit of Bojanczyk's work on polyregular functions, but for comparison-free polyregular functions
- carrying out a similar comparison for transducers over infinite structures and functions lambda-definable using the Church encoding of coinductive datatypes
- checking whether there is difference in expressiveness if we allow the full power of classical linear logic instead of the intuitionistic fragment

This could be followed-up by investigations in more challenging problems in the same area or into broader concerns specific to one of the domains involved (such as investigations which involving defining well behaved-class of tree transductions or more specialized topics in linear logic such as weak exponentials or quantification over linear types).